Synthesis of Novel Synthetic Magnetic Materials Optimised for RF and Microwave Applications

The studentship aims to design, produce and analyse synthetic layered magnetic structures in a parameterised way to control both magnetic and electrical properties. Thin films allow a very high degree of control, on the nanoscale, and can result in exceptional properties due to the designer combination of novel materials and the reduced dimensionality. The project will create bespoke test materials by combining selected metallic and insulating magnetic layers to create 'synthetic ferromagnetic materials' by sputtering. These synthetic materials would be patterned into two dimensional arrays using nanoscale lithography to create sample areas of very highly ordered and shaped nanomagnets, where the multilayer structures, the shape and spacing are well controlled. Structural analysis along with static and detailed high frequency electromagnetic behaviour would then be analysed. This will then be used to guide larger scale development. These high specification techniques have never been applied in this context before making the research truly novel.